Antarctic Subglacial Lake Microbiology

Technological advancements in hot-water drilling and associated infrastructure have only recently made it feasible to access and study deep subglacial lakes and sediment layers, and represent an emerging frontier in environmental science. Despite evidence of microbial life in these extreme environments, there remains much to uncover about the broader ecological dynamics and their implications for Earth System Science.
Microbial ecosystems typically exhibit remarkable metabolic flexibility and adaptability but are also highly sensitive to environmental shifts. Understanding the resilience and specific adaptive strategies of these microorganisms will shed light on how these communities have historically adapted, their current changes, and how to monitor them moving forward, providing insights into areas previously inaccessible beneath the Antarctic ice sheet.
We will analyse samples from sediment and ice cores collected by the BEAMISH project from beneath the Rutford Ice Stream in the West Antarctic Ice Sheet. This offers a unique opportunity, as no clean, reliable samples have been obtained from such depths before.
Objectives
This research aims to explore the microbial diversity and ecology of the deep Antarctic subglacial ecosystem. The chemical and physical characteristics of subglacial ecosystems influence the types of nutrients and minerals that organisms can utilize. By examining these core samples, we aim to understand the molecular mechanisms employed by microorganisms for survival and how these are reflected in their genomes
Recent research on similar ecosystems highlights the value of environmental investigations, as laboratory methods may not fully capture the activity of microorganisms in their natural state. Thus, alongside the analysis of cultured specimens, we will conduct extensive genetic analyses of the ice core samples.
While existing research on peripheral subglacial environments has concentrated on microbial biochemistry and metabolomics, less attention has been paid to other crucial survival factors such as biofilms, motility, communication, protection, dormancy, and genetic variation. This project aims to elucidate the adaptations and survival strategies of life in subglacial conditions.
Furthermore, given the low-energy nature of these environments, microorganisms are more likely to be in a state of dormancy rather than active growth. Our investigation will consider how extended dormancy and infrequent growth contribute to microbial survival and diversity.
Applications and benefits
Antarctic subglacial environments are among Earth's final frontiers, characterized by extreme conditions such as high pressure, frigid temperatures, and perpetual darkness. These low-biomass, contaminant-free environments offer a unique 'natural laboratory' for studying ecosystems in their most pristine form.
The outcomes of this project may aid in the development of improved methods of detection, isolation and analysis of microbes in polar environments, which will further aid investigations into how these microbial communities may help predict, reflect and impact ecology on a global scale.
Polar regions, including subglacial lakes, are increasingly at risk due to rising global temperatures and environmental shifts. As we deepen our exploration of these unique biomes, it's crucial to note that they might already be evolving from their original states at the time of their discovery. The stability of the West Antarctic ice sheet is particularly concerning as climate change unfolds, and analysing the microbial communities within these environments can offer invaluable insights into their historical responses to past climate shifts.
Additionally, understanding the composition of microbial communities in this subglacial environment may provide evidence regarding past collapses of the West Antarctic ice sheet, potentially linked to previous climate instability through indicators of past marine incursions.